Storage Enabled Vehicle Charge Point (SEVCP)

From 3,500 electric vehicles ("EVs") sold in 2013, the UK market has surged to >76,000 sales by 2016 (Next

Green Car). Expected to account for 60% of UK new car sales by 2030, mass electrification of mobility poses

considerable changes for electricity networks, an extra 20GW of peak demand (EFES).

E-mobility innovators Agile Impressions and E-Car Club, the UK's first fully electric pay as you drive car club,

designed a novel solution intended to meet the market need for EV electricity demand management - Storage

Enabled Vehicle Charge Point ("SEVCP").

A proposed feasibility study will undertake a complimentary package of technical and commercial development

research to refine an initial concept, validate feasibility and synergise the proposition with the emerging market

need.